RT-ISIS: Real-Time In Situ In vivo Surgical Sensing and Imaging

Recent technological advances in surgery have resulted in a broad range of new techniques for reducing patient trauma, shortening hospitalisation, and improving diagnostic accuracy and therapeutic outcome. RT-ISIS is in response to the current paradigm shift and clinical demand in bringing cellular and molecular imaging modalities to an in vivo / in situ setting to allow for real-time tissue characterisation, functional assessment, and intraoperative guidance. The aim of RT-ISIS is to simultaneously develop and apply new multimodality imaging methods based on excitation/emission spectral resolution suitable for endoscopy and laparoscopy. The project involves significant R&D challenges, and the end results are likely to trans-form clinical research and practices in cancer staging, minimally invasive surgery, interventional imaging, and the development of molecular imaging techniques.